Measuring Electron Neutrino Interactions with Short Baseline Near Detector (SBND)

My PhD project focuses on Short Baseline Near Detector (SBND), which is part of the Short-Baseline Neutrino Program at Fermilab. SBND is a Liquid Argon Time Projection Chamber (LArTPC), a cutting-edge technology that enables detailed topological studies, allowing for precise measurements of neutrino interaction cross-sections. With beam data currently being taken, this is a particularly exciting time to work on SBND, as it records over a million neutrino interactions per year. These high statistical measurements enable studies on neutrino-argon interactions with unprecedented precision. I aim to measure electron neutrino interactions, where the resulting signature includes a shower - which is extremely hard to reconstruct. I intent to leverage the vast dataset of SBND and use machine learning tools to refine shower reconstruction techniques and contribute towards world leading cross-section measurements.